Comparative breathing mechanics in the Archosauria

The origin of Aves in one of the great transitions in vertebrate evolution. Modern birds possess a highly derived respiratory system with a rigid lung with air sacs that evolved from their dinosaur ancestors. Understanding the evolution of these respiratory structures is complicated as soft tissues rarely fossilise so inference must be made from skeletal elements and computational reconstruction techniques. Hard skeletal remains known to relate to respiratory mechanics (uncinate processes and gastralia) are well known but poorly described in the Archosuar fossil record. In this project we will combine functional morphometrics with state of the art imaging scanning and physiological techniques to develop a 3-Dimensional model of the evolution of respiratory mechanics in the lineage to modern birds. This project will combine data from museum collections with high performance computing to allow unprecedented insights into the functioning of these basal structures.